Development of active gate drivers for compound-semiconductor-based Net Zero energy systems

Net Zero energy system relies on power electronics devices significantly. Examples include solar photovoltaic inverters converting 600 Volts DC to 230 Volts AC. These devices operate their semiconductor power switches at increasingly high frequencies (e.g., from 10 to 100 kHz). Every semiconductor power switch is driven by its gate driver. This project will develop an active gate driver which enhances energy efficiency and reduces the electromagnetic interference of power electronics devices by using an innovative control algorithm. The designed active gate driver can drive compound-semiconductor-based power switches with low power loss and double up the energy saving of Net Zero systems